EMMA | Environmental Maritime Modelling & Analytics

EMMA: Environmental Maritime Modelling & Analytics is an innovative Smart Shipping solution that transforms how we understand, visualise, and manage maritime emissions and their impact on coastal environments.

Maritime transport is vital to the UK economy but contributes significantly to air and water pollution in port areas and coastal communities. While existing tools like the DfT Maritime Emissions Model provide valuable fleet-level emissions forecasts, they don't show how these emissions interact with local environments. EMMA fills this critical gap with a sophisticated predictive modeling system that functions like a "weather forecast" for maritime emissions.

Led by OceanOS with partners B4T Group, Satellite Application Catapult (SAC) and University of Plymouth, EMMA will create a cutting-edge AI-powered data service that integrates multiple historic and real-time data streams to predict how vessel emissions disperse and concentrate in specific locations. The system integrates vessel tracking information (AIS), oceanographic conditions (currents, waves), meteorological data (wind, temperature), and ground-truth measurements from air quality sensors and satellite observations.

EMMA will deliver high-resolution geospatial visualisation(s) of maritime emission patterns, providing insight into:

* Where emissions concentrate in port areas and coastal communities;
* Determine emissions attributable to port activity and those originating from Europe/Africa;
* How changing weather and ocean conditions affect emission dispersion;
* The cumulative impact of multiple vessels operating in proximity; and
* Seasonal and temporal patterns of emission concentration.

Piloting in Plymouth Sound we have access to multiple ports and harbours, including Cattewater Port Authority and ABP, as well as input from Plymouth City Council. We will develop data streams that integrate into existing system architecture to enable evidence-based decision-making. Port authorities can schedule vessel movements to minimise emission hotspots, city planners can better understand air quality impacts on nearby communities, and vessel operators can optimise routes to reduce environmental footprints.

The 7-month project will deliver a functional prototype of the EMMA data layers (geospatial maps), validation against ground-truth measurements, and case studies demonstrating tangible environmental and operational benefits. Following successful demonstration, the service will be commercialised as a Data-as-a-Service (DaaS) accessible to port authorities, maritime operators, local/national governments, and environmental agencies.

By bringing new levels of understanding and precision to maritime emissions management, EMMA supports the UK's transition to cleaner shipping while creating new commercial opportunities through optimised operations, reduced compliance costs, and innovative data services. This project represents a significant step forward in applying Smart Shipping technologies to create environmental and economic benefits for UK maritime stakeholders.